The biomechanics of fixation of periprosthetic proximal femoral fractures involving cemented hip stems

Project Proposal (Tangible interaction between CSE, MVM and external funder (if any) must be
evident):
This study aims to use experimental and numerical approaches to answer the following questions:
1. Does the screw's purchase and load carrying capacity change when it is used in cement?
2. How does inserting screws into a cement mantle around a PTS stem alter the mechanical
environment within the cement mantle or at its interfaces?
3. Do drill holes in the cement mantle affect stem fixation?
4. Does cement affect optimal screw geometry (shaft diameter, pitch, interference)?
5. In clinical cases where fixation failure or non-union and plate fracture has occurred, could this
have been predicted and ameliorated?
Experiments will be mechanical tests conducted on implants, cement and synthetic femurs
(Sawbones). The computational approach will employ finite element analysis. The computational
biomechanics group at the University of Edinburgh has extensive models and publications on
fracture fixation.
This project requires both clinical and biomechanical expertise which will be provided by the
supervisors in their distinct areas. The three supervisors have collaborated extensively in the area
of fracture fixation and joint replacement and have numerous co-authored publications.